Industrial Exploitation of Laser-Dyeing Processes for Apparel and Furnishing Textiles Markets

The AHRC funded Laser Enhanced Biotechnology for Textile Design (LEBIOTEX, Grant Ref: AH/J002666/1, 30 June 2012 to 29 June 2015) project resulted in the realisation of a method for dyeing and patterning textile surfaces in one step using CO2 laser technology. This technique is termed 'peri-dyeing' and involves applying dye locally to the surface of a textile substrate followed by laser irradiation. The dye diffusion and reaction takes place at the point of laser interaction. The novel technique offers digital design opportunities allowing multi-tonal, multi-colour, photographic and precise linear details with high levels of customisation on both natural and synthetic fibre fabrics (e.g. wool, polyester, nylon). Customised colouration on both fabric and assembled garments, including across seams, enables remote, on-demand, non-contact processing of finished products and offers the potential for fixation of chemicals other than dye (e.g. fire retardants, anti-bacterial) to achieve localised surface modification and functionality. The technique has the potential to make significant savings in energy, water and dye use in comparison with conventional textile colouration and patterning processes. The peri-dyeing process suggests alternative manufacturing and distribution flows that may allow for a more precise, responsive approach to market demands potentially reducing waste stock and enabling a more efficient distribution of goods.

The aim of the proposed follow-on project is to identify and pursue new opportunities to implement and exploit the peri-dyeing technique within different textile sectors, focusing on the potential to apply peri-dyeing directly to garments, fashion and upholstery fabrics. This will enable localised and on-demand surface colouration, three-dimensional patterning and surface modification for both aesthetic appearance and functionality, alongside environmental and cost benefits. The emphasis on working directly with textile industry partners in four different sectors will significantly enhance the impact of the recent LEBIOTEX research.

Potential impact
By focusing on both economic and sustainability advantages from the application of peri-dyeing within four textile market sectors, this project initiates new opportunities for impact from the LEBIOTEX project.

The proposed follow-on project will explore the previously unforeseen possibility of applying techniques directly to product blanks and pattern pieces rather than large quantities of fabric prior to garment construction. It pursues the idea that the technique could provide a 're-design' of current models of design and manufacturing for dyeing and surface patterning within the sector. It has the potential to contribute to sustainable innovation by reducing water, chemical and energy use and provide a system that facilitates a responsive on-demand approach further reducing waste in off-cuts and over production.

Through the creation of prototypes, the project will facilitate creative engagement and knowledge exchange between the project team and the project partners, two of whom were not involved in the original LEBIOTEX project. The project will engage new audiences as the proposed activities conducted with each partner will be extended to involve designers, product developers and supply chain managers.

Each of the project partners will benefit from an increased understanding of how the new techniques could be implemented within their current design, manufacturing and supply chain systems and how this implementation could result in environmental advantages and new product design opportunities. This will offer competitive advantage.

The project will benefit from the opportunity to implement and evidence research impact and to explore the potential for commercialisation and acquire an increased understanding of issues around innovation and knowledge transfer.

Dissemination of the work is integral to the project. The outcomes and outputs of the project will be added to the online gallery and website of the LEBIOTEX project (www.dmu.ac.uk/laserenzymetextiles). When appropriate, press releases (DMU, LU and project partners) will be made alongside the publication of industry trade articles (e.g. Draper), conference presentations (e.g. AUTEX, Textile Institute) and journal publications (e.g. Journal of Textile Design Research and Practice).